Eye-in-the-sky: Satellite supported autonomous vehicles

This project will explore how the behaviour of autonomous vehicles may be informed by live satellite observations of earth (i.e. captured within a few seconds). These remote observations can reveal hidden dangers that may not be visible from the vehicles point-of-view. For example vehicles or pedestrians emerging from hidden turnings, or cars overtaking in the opposite lane. The project will explore both the terrestrial and on-orbit aspects of the project. Specifically it will 1) assess the validity and mechanisms that might enable the broadcast of such satellite imagery in a timely manner (i.e. specialist hardware and compression systems). 2) explore how the data might be effectively used by the AI system of the autonomous vehicle. For example predicting the upcoming behaviours of other road users, and using this to inform the vehicles behaviour.